Transfer effects in English-Welsh bilinguals learning French as a third language.

This study examines third language (L3) transfer effects by exploring the role of the first language (L1), language dominance & proficiency, working memory capacity (WM) and language learning aptitude on morpho-syntax. It will investigate whether L3 transfer effects occur in Welsh-English/English-Welsh bilinguals learning French and if so, from which language and/or for which structures, whether language dominance/proficiency in English/Welsh affect transfer into L3 French?, and whether L3 transfer effects influenced by WM or language learning aptitude.